Elucidating the role of the AP2 endocytic adaptor complex on C.albicans virulence.

We have deleted an essential subunit of the AP2 endocytic adaptor complex in Candida albicans, and observed marked defects in polarised growth. As shown previously, the apm4 deletion mutant is unable to form long, thin filamentous cells under inducing conditions, instead growing wide and misshapen hyphae. The mutant is only slightly impaired in fluid phase endocytosis, leading us to hypothesise that AP2 plays a role in the endocytosis of specific cargoes which are important to polarised growth. It has recently become clear that a balance of endocytosis and secretion is essential for the highly polarised growth seen in filamentous fungi, however many of the key players remain unknown (Schultzhaus and Shaw, 2017). This polarised growth is a key aspect of cell biology, and is also central to Candida albicans virulence (Mayer et al., 2013). Therefore, elucidating the role of the AP2 endocytic adaptor complex in hyphal growth and virulence of Candida albicans is of great importance.